(Re)constructing from the margins: The role of alternative media in building the narrative and memory of social struggles

This research examines how marginalised peoples in India-historically relegated to the periphery of mainstream media and public discourse-engage with the mission of recording and owning the history of their struggles for social justice. Using the context of the recent farmers' movement, it studies the way these social
actors use alternative media to tell their stories in their own voices and undertake a journey from the margins to the centre of the narrative and memory around their lives and experiences: from the position of being mere objects of media coverage, they move to claim the position of subjects and creators of their own stories.
This is an important study to undertake at a time when rapid corporatisation in the wake of economic liberalisation has transformed India's mainstream media into a profit-driven sector where the idea of 'news' has changed to mean the urban-centric, neoliberal economic growth story. Changes in ownership and intent,
coupled with upper-caste, upper-class domination of newsrooms, have resulted in deeply-entrenched social inequalities being reflected in the coverage of marginalised peoples in media. On a daily basis this plays out in misrepresentation of facts and, over the longer term, in marginalisation of these communities in the nation's
collective memory.
Situated within the context of the farmers' movement that started towards end-2020 and ended a year later after the Government of India repealed the controversial laws that had triggered the movement, it will conduct a deep analysis of media initiatives associated with the movement-emerging from within it and providing supporting from outside- and how they surface voices and experiences from the margins to present an alternative to the hegemonic narrative.
My research will look into the organisation of these media, their purpose, strategies and practices to understand how they negotiate narrative building and memory making from the margins.